PileSense - Innovative ultra-sonic guided wave technology for intelligent sensing of defects in steel sheet pile infrastructure

"Structural steel is the material of choice in the vast majority of structures in coastal and offshore locations due its combination of durability, ease of fabrication and ability to provide a relatively cost-effective solution. Despite its many benefits, steel is of course prone to corrosion, which is the principal cause of deterioration of steel waterfront structures. However, it has recently been acknowledged that steel piles are significantly more prone to advanced corrosion rates than previously understood. What is now known, is that ALWC (Accelerated-Low-Water-Corrosion) can rapidly compromise the integrity of affected structures and will lead to significant costs for repair or replacement, with major implications for safe operation.

PileSense is an innovative solution for corrosion sensing in steel piles, in particular, those sited in marine environments. It is a remote sensing system and that offers rapid and smart assessment of steel piles. Our solution overcomes limitations in state-of-the-art inspection and monitoring systems, which are rudimentary and labour intensive. Protective coatings on the other hand are proven to be unpractical both from an application and maintenance perspective. PileSense will revolutionise the detection of corrosion and defects in steel pile infrastructure for maintenance operators across the globe."